University of Manchester and Connect Software Solutions Limited

To define and embed a data strategy and platform to support the implementation a new data analytics service. Harmonising data management processes to improve strategic and/or tactical reporting and decision making, allowing customers to become data empowered businesses.